Digital environmental awareness for aviation

Satavia is a SME that provides digital environmental awareness solutions. Aircraft exposure to environmental factors, including ice, dust, sulphur and volcanic ash, accelerates wear of engine and airframe components, and may pose a threat to flight safety. Unscheduled maintenance is costly and causes disruption to airline operator flight schedules. Satavia’s mission is to enable aircraft original equipment manufacturers (OEM) and operators to minimise unscheduled aircraft maintenance caused by the environment. The solution is a patent-pending cloud-based Big Data platform that combines technology from numerical weather prediction, Earth Observation, and live aircraft tracking, to provide environmental factor exposure products for individual aircraft. Environmental exposure analytics will allow OEM maintenance schedules to be proactively adjusted, or operator planned flight trajectories to be optimised against predicted exposure. Satavia is working with Innovate UK to to develop an enabling platform across several technologies in order to demonstrate capability and build lead customer revenue.